Cyberfunding

At Murray Associates we ae concerned that our current information security controls and processes may not be robust enough to protect our business and our customers from today's cyber attacks. As such we acknowledge that we require specialists assistance through the cyber security funding. We believe through the innovation cyber security funding this will keep our business secure if we are successful.